Anonymised Sourcing

Problem: Talent shortage is a present danger, costing UK organisations £6.3B/year. 91% of firms still struggle to find tech workers with the right skills. Companies need a new diverse talent pool. They must be armed with a top-notch talent pipeline and potential future workforce, by attracting and sourcing passive candidates (70% of the global workforce).

Solution: Through a powerful amalgamation of artificial intelligence, image processing and web extraction, MeVitae is proposing an innovative anonymised talent-sourcing engine that helps organisations to identify top diverse talent. Employers can review online candidate profiles without personally identifiable information (from name to ethnicity) to correct unconscious biases.

Benefits: This will enable greater diversity in the workforce with substantial benefits to society and the economy (billions in uplift) for multiple characteristics